Physics-Based Speech Synthesis

Speech synthesis technology has attracted significant attention due to its widespread applications in real life. It can not only facilitate communication for individuals with speech impairments but also enhance interaction between humans and machines. Just as studying bird flight informs aircraft design, initial efforts in speech synthesis aimed to draw inspiration from the workings of the human vocal tract. However, since the emergence of neural networks, the speech community has moved away from physics-inspired modelling and instead embraced data-driven statistical approaches.

These statistical methods have demonstrated the ability to produce high-quality speech but come with certain limitations. It's common in machine learning for a successful model architecture in one task to be applied to another, even if the tasks are unrelated. For example, the state-of-the-art transformer-based models are implemented in the generation of both language and speech. However, it is important to realise that speech, unlike other sequential data such as text, possesses numerous properties rooted in physical facts, which are ignored in the general-purpose models. To compensate for the absence of inherent prior information or inductive bias specific to the task, these models are usually equipped with complex architectures followed by a vast number of parameters. However, under limited resource conditions, it's not possible to gather the substantial amount of training data required to accommodate this abundance of parameters. Moreover, the lack of transparency of the learning process leads to limited interpretability and unpredictable model behaviours.

Modelling physics-inspired, or natural, speech production processes offers a way to address these shortcomings. Traditional methods of emulating the natural speech production process faced two challenges: data scarcity and complexity of modelling non-linear systems. With the advancement in both areas, endeavours should now be taken to incorporate physical processes in the modelling of speech signals. Notably, diffusion models have exhibited impressive performance in various machine learning applications, such as speech synthesis. This project explores diffusion models and other physical processes, comparing their efficacy in speech synthesis.